Aston University and Richmond Design & Marketing Limited

To develop and implement machine vision solution for autonomous vehicles in the Low-Speed Autonomous Transport Systems sector using deep-learning techniques to achieve full autonomous (Level 5) vehicle capability.